The University of Salford and Corelain Limited KTP 24_25 R5

To develop a digital surveyor tool (DST) focused on streamlining building defect identification, remediation and retrofit design solutions.

The DST will be scalable, user friendly and will significantly improve the capacity and capabilities of building asset managers in turn improving performance and reducing waste throughout a building lifecycle.